SHIELD - Single-photon Hydrogen InspEction and Leak Detector

As the UK accelerates toward a net zero future, hydrogen is emerging as a cornerstone of its clean energy and transport strategies. Hydrogen-powered vehicles, trains, aviation, ships, and industrial processes depend on a safe, reliable, and efficient supply network. However, hydrogen's physical properties, such as being colourless, odourless, and highly diffusive, make leak detection a critical challenge for operators and regulators.

This project focuses on the development and deployment of stand-off hydrogen leak detection technologies specifically designed for transport infrastructure. Unlike traditional sensors that require physical contact or in-line sampling, stand-off systems use Quantum Raman-based spectroscopy to remotely detect and measure hydrogen concentrations in the air. These advanced sensing techniques enable continuous, real-time monitoring of assets such as pipelines, refuelling stations, storage vessels, and transport hubs, without interrupting normal operations. The technology offers several key advantages. It allows for non-intrusive and wide-area coverage, detecting leaks from a safe distance, which is ideal for busy or hard-to-access transport environments. Its high selectivity and sensitivity ensure hydrogen can be distinguished from other gases, reducing false alarms and maintenance requirements. By integrating with digital monitoring platforms and predictive maintenance systems, it provides early warnings and data-driven insights to operators, supporting faster response times and improved asset management.